Rapid prototyping flows for system optimisation

Off-highway powertrain systems contain components and sub-systems which are sensitive to their input flow - or boundary - conditions. As part of a system, these components will often receive flow and sub-optimum conditions which may affect their performance, reliability and robustness. This goal is increasingly important with the next generation of off-highway machinery which will need to be capable of using alternative fuels and often electric hybridisation whilst continuing to improve component and system efficiency in order to achieve the ambition of net-zero.

The doctoral research will experimentally investigate flow conditions within appropriate off-highway systems using advanced optical diagnostic techniques and a Refractive Index Matching flow rig to characterise flow features. This understanding will then be used to develop a method for optimising and designing flow features before testing these on powertrain hardware.